Respiratory Measurement Product Resilience Fund

The base project is a Eureka Eurostars project, collaborating with an SME and university hospital in the Netherlands.

Chronic respiratory diseases are a major cause of death, suffering, and healthcare costs. The core problems are:

1) the state of the condition can change daily and

2) the conditions are highly heterogeneous, with variability in inflammation processes, clinical characteristics, and treatment responses.

Therefore, we believe early detection and improved treatment selection can only come from multiple, complementary measurements at around a daily frequency.

Our focus is on remote monitoring of unstable respiratory patients, although the technology can apply to other respiratory situations. We will make money mainly from a consumable component for our daily-use product. To our customers, improving medical care, targeting treatments effectively, and avoiding expenses from acute attacks justifies purchase. We believe our approach can have a major humanitarian and economic impact on deadly and multi-billion Euro problems.

The Respicorder - a portable, connected, multi-measurement product - will be developed to the stage of a respiratory medical device. Second, it will be validated through in vitro and in vivo studies. Thirdly, novel longitudinal studies, uniquely enabled by the product, will be used to further understand lung biology and validate the product's remote monitoring potential.

Deliverables include the device design, data package for regulatory clearance, and planning for clinical testbed pilots.